Realistic shear assessment of concrete bridges: effects of anchorage, bond strength and corrosion

Following some assessments on a number of bridges on the M50 it was found that many were predicted to have a very low shear resistance. However, at the same time, it was also acknowledged that the particular situations identified were not fully covered by the DMRB standards for assessment and therefore often require potentially overly conservative assumptions, or worse, unwittingly unconservative assumptions, to be made. For example, although CS455 (The National Highways Assessment code for reinforced concrete bridges and structures) covers the enhancing effect of short shear spans and the effect of corrosion on the peak bond strength, it assumes that the force in the longitudinal reinforcement can reach the peak bond resistance but does not consider cases in which the longitudinal reinforcement has slipped and hence the bond strength has potentially dropped. As a consequence, National Highways commissioned a research program to investigate the effect of some key parameters on the shear resistance of reinforced concrete (RC) structural members, with particular focus on the followings:
- the effect of prior anchorage slip of longitudinal reinforcement;
- the effect of corrosion on anchorage bond strength and shear resistance
- the effect of corrosion of stirrups and loss of concrete cover on bond and shear resistance
- enhancement of shear resistance at short spans when there is prior anchorage slip and corrosion
- the effect of bar size and stirrups density on bond and shear resistance
All the aforementioned aspects will be investigated in this project for both plain and deformed bars through a testing program which will be used to inform the development of new assessment models for the standards which capture the behaviour and lead to realistic assessments of capacity.